Cell cycle regulated transcription and control of genome integrity

Cancer is a group of diseases in which cells continue to multiply in an unregulated manner. The main regulation of initiation of a new cell division cycle is imposed during a specific phase of the cell cycle called G1. Proteins that control exit from G1-phase, including those involved in regulating G1-S transcription, are often found mutated in human tumour cells, suggesting that inactivation of this pathway may be necessary for tumour development. DNA structure checkpoints restrict cell-cycle progression in response to the detection of abnormalities in the genetic material. When these checkpoints fail, cells are at risk of increased genetic abnormalities, phenomena that are associated with tumour development. My previous work showed that the G1-S transcriptional regulatory network is a target of DNA structure checkpoints. The goal of my future research programme is to build on this work to understand the interplay between the DNA structure checkpoints and the regulation of G1-S transcription. To do this, I will employ a combination of biochemical and molecular biological techniques. I believe that understanding the mechanisms governing regulation of G1-S transcription in response to genotoxic stress and during the cell-cycle will provide new insights into the genesis and treatment of human cancer.

Technical abstract
The sequential waves of expression of large families of genes are one of the primary cellular mechanisms imposing order during the eukaryotic cell cycle. The G1-S transcriptional program is, in turn, a target for internal and environmental signals including checkpoints that regulate the cell cycle to maintain genome integrity. However, it is not understood how checkpoints act on the cell cycle transcription program, nor has the functional significance of this control been rigorously tested in any experimental system.
I recently identified the novel transcriptional repressor Nrm1 as a key regulator of exit from the G1 phase of the cell cycle in both budding Saccharomyces cerevisiae and fission yeast Schizosaccharomyces pombe. The finding that Nrm1 is a target of the DNA replication checkpoint pathway suggests that it is at the nexus between the cell-cycle transcriptional program and the DNA replication checkpoint. This presents a unique opportunity to achieve an unprecedented level of understanding about the relationship between cell-cycle regulated transcription and control of genome integrity. The opportunity to study this regulation in both yeasts promises to reveal conserved aspects of its function that will guide future research into human biology and disease. Additionally, I intend to carry out a genetic screen for genes required for transcriptional repression by these novel transcriptional repressors in yeast. I anticipate that this will result in the identification of effector proteins that regulate chromatin organization and dynamics. This study and efforts to establish the nature and cause of the genomic instability resulting from de-repression of G1-S transcription outside of the G1 phase will ultimately result in a detailed understanding of fundamental regulatory pathways that cause changes in gene expression and the importance of this regulation for the maintenance of genome integrity.
In summary, my recent discovery presents a unique opportunity to achieve an unparalleled understanding of the relationship between the control of cell proliferation and the stability of the genome. I am hopeful that my research will offer insights into human biology that will find application in medicine.